Nanoclave Tower

The decontamination of hospital wards, side rooms and operating theatres is currently
expensive, time consuming, environmentally unacceptable and lacks efficacy.
Decontamination can either be manual, by conventional cleaning and disinfecting with
chemicals and wipes, or automated using hydrogen peroxide vapour/fogging (HPV/ HPF)
systems or ultra violet UVc light.
Nanoclave is an SME established to commercialise the healthcare opportunities using UVc for
pathogen decontamination in healthcare settings. We have developed the concept of a UVc
decontamination system for hospital rooms which promises to reduce the time it takes to
sterilise such rooms and improve patient safety.
The key advantage of the technology is
• Up to 5 times quicker than existing best methods such as HPV or Ozone
• Repeatable validated process
• Increase in bed capacity by reducing down time
• Safe because UVc is safe as soon as it is switched off (unlike HPV & Ozone)